Soil health through AI driven Learning (SAIL)

Soil health through AI-driven Learning (SAIL) is an innovative project aimed at revolutionizing soil management for UK farmers, aligning with the competition's goal to support data-driven decision-making and administrative task automation. Our Soil Management Planner platform, 'Soil Sage', has already streamlined the production of Soil Management Plans, using a human-designed algorithm. Since its November 2023 launch, it's been utilized by over 1000 farms, covering 270,000ha to support delivery of the government's new SAM1 action under SFI23\.

Without Soil Sage, farmers or agronomists invest hours manually crafting these plans, often relying on tools like Excel and Word, ill-suited for handling complex geospatial information. Despite reducing plan creation time to 20-30 minutes, manual edits to the pre-populated risk assessments and proposals are still needed. With a (fast-growing) training dataset of the tens of thousands of manual edits already made by users, SAIL will introduce AI to further expedite this process. This will enable the generation of accurate soil management plans in just 2-3 minutes - a 10x improvement over our current platform and 100x quicker than manual methods.

As most farms across England require these plans imminently to claim SFI23 subsidy, Soil Sage's 100x faster, AI-enabled, process will lower adoption barriers, enabling us to reach tens of thousands of farms within the next two years.

Not only will SAIL enhance the efficiency of our platform, but it will also bolster local accuracy, facilitating the generation of superior soil management plans at a rapid pace. AI will allow us to incorporate a ground-up innovation model, learning from and sharing the experiences of farmers and advisors expressed through platform edits. This approach ensures that our plans offer not only the latest scientific insights but also practical wisdom from those directly engaged in soil management.

SAIL contributes to achieving DEFRA's targets:

**1\. 70% of farms in SFI23 by 2028\.**

\>SAIL lowers the time barrier to entry of one of the key SFI actions.

**2\. 60% of England's agricultural soil sustainably managed by 2030\.**

\>SAIL delivers best-in-class soil management plans, combining rigorous soil science with AI enabled insights pooled from users' knowledge, to tens of thousands of farms across England.

SAIL represents a pioneering effort to improve soil management practices, aligning with the competition's focus on data-driven decision-making and automation. By harnessing the power of AI, we aim to save farmers time, open up new subsidy payments, and improve how England's soils are managed.